Genetic diversity in immune response

Technical abstract
Interaction of virus with the host is fundamental to initiate an infection and to complete a successful replication cycle, however, the outcome of this initiation depends up several factors of both virus and host origins. Among host responses, the most profound and first-line-of-defense is the induction of innate immune responses mediated by the central player, type I interferons (IFN). Although induction of IFNs is generic but the terminal actions can be host and pathogen specific. In this context, chicken is unique since even in the updated version of chicken genome, it appears that chicken lack kinase Tyk2, STAT2 and IRF9, which are crucial elements in JAK/STAT pathway (IFN signalling). However, interestingly, ectopic expression of duck RIG-I in chicken cells reconstituted the downstream signalling pathway, with higher induction of several interferon stimulated genes (ISGs), indicating the presence of potent mechanism of ISGs transcriptional regulation in chicken while apparently lacking IRF3 and RIG-I genes. It would therefore be interesting to study the ways chickens have evolutionarily adapted other compensatory mechanisms compared to ducks, turkeys and gees. Aims of my research activities include understanding the innate immune response in different avian hosts that range from sensing of viruses to terminal IFN effectors mediated by myriad interferon stimulated genes. Currently, I have established large-scale, genome-wide and high throughput screen platforms to investigate, both generically and specifically, the interaction of viruses with host immune responses and the ways viruses have adapted to circumvent these responses using proof-of-the-concept avian paramyxoviruses (different pathotypes of Newcastle disease virus).